Individual differences and variation in the reproductive strategies of cooperative breeders

Our aim is to understand the reproductive behavior of animals of species in which offspring stay and help their parents raise siblings. Many species of mammals and birds do this, along with many insects, especially bees, ants and wasps. There is much variation in behaviour between and within species that is currently poorly understood. Life-history theory predicts how individual variation and environmental differences affect reproductive decisions such as age at maturity, fecundity and longevity. However, this theory does not apply to cooperative breeders because it ignores conflict over reproduction within groups. This gap is highly problematic because cooperative breeders and eusocial species often play critical roles in ecosystems (e.g. pollination, seed dispersal, crop herbivory, pest predation). This is impeding our ability to predict how organisms respond to changing environments, and their interactions with other species. This knowledge is imperative for securing the future of our natural resources.